Salix

**The Salix Project: Pioneering Sustainable Solutions with Industrial Hemp**

Sustainability is our SM8RT move. With this ethos at its heart, SM8RT and AMIC-Sustainable Composites are delivering the Salix project by embarking on an ambitious journey to revolutionise the advanced manufacturing sector by tapping into the vast potential of industrial hemp. This initiative is not just about materials; it's about sustainability, innovation, and envisioning a future where eco-friendly solutions are paramount.

Industrial hemp, a renewable and sustainable resource, has long been underutilised. The Salix project seeks to change this narrative by exploring its potential as a versatile material source for a myriad of applications. From construction to manufacturing, the transformative possibilities are vast, and the environmental dividends are profound.

A standout feature of this project is its commitment to local growth. By championing UK-grown industrial hemp, we aim to diminish our reliance on imported materials, bolstering the UK's stature in the global market. This strategy not only promises economic advantages but also resonates with the UK's ambitious goal of achieving net-zero carbon emissions by 2050\.

Beyond the tangible applications of hemp, the Salix project is also a movement of community and perception. We are fervently dedicated to reshaping both public and industry perspectives on industrial hemp, dispelling longstanding myths, and accentuating its unparalleled potential. We aspire to enlighten, inform, and catalyse a shift towards a more sustainable mindset.

Collaboration is the linchpin of the Salix project's success. Working alongside AMIC Sustainable Composites and by forging alliances with design experts and industry trailblazers, SM8RT are able to ensure our approach marries innovation with pragmatism. Together, we are charting a course towards a future where sustainable materials are the norm, not the exception.